Engineering the bacterial cellulose producer K. rhaeticus iGEM to create new cellulose materials

Bacterial cellulose is an ultra-pure carbohydrate polymer, which is biocompatible with a high tensile strength and water holding potential. Synthetic biology holds the potential to engineer the bacteria, which produce cellulose to create new biopolymers with different functional characteristics for practical applications. One of the most efficient producers of bacterial cellulose is the Gram-negative bacterium Komagataeibacter rhaeticus (k. rhaeticus IGEM), isolated from a kombucha tea SCOBY. Past work on this bacterium led to the development of the K. rhaeticus synthetic biology toolkit v1.0, which provided the basic tools to regulate cellulose production with signal molecules such as AHL. We hope to expand upon this tool kit to provide alternative methods of regulating cellulose production, as well as providing methods to alter the morphology, spatial arrangement and functional properties of bacterial cellulose. We plan to add to the toolkit, CRISPR/Cas9 based genomic modification; CRISPRi gene regulation and trans-membrane photoreceptor proteins sensors. These will allow for the precise control of cellulose synthesis. Following the expansion of the toolkit, we plan to use these tools to alter the properties of bacterial cellulose and create patterned and functionalised composite materials.